University of Durham and Rotary Power Limited

To adapt, verify and implement advanced statistical methods to low-volume high-value manufacturing in order to improve the cost of quality of large hydraulic motors and pumps.